Active and reinforcement learning methods for annotating clinical free-form texts

Supervised machine learning (ML) models have achieved impressive performance on a wide range of clinical natural language processing (NLP) tasks. However, these models require the annotation of highly specific data, which is time consuming and expensive, particularly in the medical field where clinical domain experts are required. Active Learning (AL) can help alleviate this bottleneck by selecting a subset of the data for annotation based on a certain heuristic. The effectiveness of these AL heuristics is limited though, and performance varies largely between datasets meaning there lacks a method that works well in general for all domains. Instead, AL can be formalised as a decision process, and the heuristic can be dynamically learned using reinforcement learning. My proposed research aims to create a general learning framework for clinical data annotation and learning that can be applied to many complicated tasks in clinical NLP which suffer from data scarcity. Based on the promising results of RL and AL on a variety of ML tasks, this research could greatly improve the performance of clinical language models.